Framing Effects in Ethical Dilemmas

A recent trend in philosophy is experimental ethics, where researchers elicit subjects' moral judgments and investigate the moral psychology behind them. One finding is that moral judgments change depending on the context of the problem as it is described to the subjects. \n\nFor example, consider the question of whether it is acceptable to sacrifice one life to save five in two different contexts:\n\nThe Trolley problem: A trolley is running out of control down a railway track. In its path are five people who will be killed if it continues on its course. By operating a lever, you can divert the trolley on to a different track, where a solitary man in its path will be killed. Is it morally permissible to operate the lever? \n\nThe Footbridge problem: A trolley is running out of control down a railway track. In its path are five people who will be killed if it continues on its course. You are on a footbridge over the tracks next to a large man. The only way to save the five people is to push the man off the bridge, into the path of the trolley, where only he will be killed. Is it morally permissible to push the man off the footbridge? \n\nMost people say that it is acceptable to make the sacrifice in the first problem but not in the second. In this project, we propose to investigate what factors drive these moral judgments and their relation to morally relevant features of the context. It is intended as an interdisciplinary project using methods from, and making contributions to, both philosophy and psychology.\n\nThe core of the research will be a series of experiments in ethics. As well as generating useful data and testing hypotheses, this will also be a methodological contribution, systematically introducing methods of testing from economics and social psychology to the philosophical debate. We aim to identify features that predictably affect moral judgment (even if people cannot articulate them), and we hope to use our results to discriminate between different theories of moral decision-making. \n\nIn some of these theories, the factors driving our intuitions are of moral relevance, and in others they are not (and the proponents of these theories suggest that our moral judgments are rationalizations of these intuitions). Philosophers use intuitions as a part of their methodology; we propose to explore the relevance of our results for normative ethics and also, more broadly, to reflect on the ways in which experimental work can be of use to philosophers. \n\nThe results of the project will be of interest to researchers in psychology and philosophy, and to a wider audience of any people who must take moral decisions, such as those in the health care profession or people conducting cost-benefit analyses.\n